Aluminium Matrix Composite Materials for vehicle Weight Reduction

As lighter vehicles require less energy (and emit less CO2) aluminium matrix composite materials (AMCs) are increasingly attracting the attention of vehicle manufacturers. AMCs combine the strength & stiffness of steel with the lightness of aluminium, enabling components to be redesigned in lightweight material, with no increase in size or loss of performance.
Composite Metal Technology Ltd (CMT) have developed a revolutionary casting process known as Advanced Liquid Pressure Forming (ALPF), which enables AMC components to be produced quickly in high volume. Antich & Sons are leaders in the area of weaving technology relevant to the manufacture of fibre reinforcements for AMC's. Jaguar Land Rover possess wide knowledge of potential application areas and performance requirements in premium automotive products as well as bringing key component performance analysis skills to the project.
AMCs have wide potential in vehicle manufacture and the objective of this project is to prove engineering, manufacturing & commercial feasibility of the materials, enabling Jaguar Land Rover to declare their production readiness.